Development of an innovative, reclaimed textile fibre furniture range

This project aims to reinvigorate the textile recycling sector by adapting traditional nonwoven recycling techniques for a new, high value application - furniture manufacture. If successfully commercialised this will tackle a priority waste stream (post consumer textiles) and create a closed loop furniture range designed for extended materials use. The project team will explore new furniture designs, develop prototypes, undertake market testing and explore innovative business models which will enage the consumer in end of life textiles collection. This responds to the following 4 opportunities: 1. large supply of raw materials (0.8M tonnes of textiles sent to landfill each year from households in the UK (WRAP), 2. Increasing interest in end of life textiles applications (e.g within the Sustainable Clothing Roadmap),3. an experienced textile reprocessing sector, and 4. increasing consumer interest in sustainable and UK manufactured furniture.